Racial biases in gaze following from infancy to adulthood

Racial biases in gaze following from infancy to adulthood: an investigation in group membership, environmental racial diversity, and trust as mechanisms that impact racial bias in gaze-following in the British population

Research into how race relates to social interactions, particularly in a British context, where it is severely currently understudied. Specifically, employing more empirical measures, like eye-tracking and its analysis, to build on the understanding of race as a social construct in a British context. Previous work has been conducted in other countries, such as the USA and Italy, however much work conducted within the UK fails to investigate the intersection of Blackness and Britishness.

Research into gaze-following as a social construct with a combination of reaction time and eye-tracking techniques to have a better understanding of how different groups evaluate the features of their face in a gaze-cueing task. Gaze-cueing is a well-studied paradigm that measures reaction time to a target that follows a directional cue. As the action of gaze-following has been shown to be influenced by social factors, researching to further explain how these social factors hold an influence on following the gaze of another. Looking into different factors such as perceived trustworthiness of a gaze, and racial diversity within an individual's environment to understand the extent of the impact this has on following the gaze of different races.